Aston University and Birmingham Community Healthcare NHS Foundation Trust KTP 25_26 R3

To develop, test, and embed a new rigorous evaluation framework to support decision making and assess the effectiveness of service design, care delivery and workforce planning for Birmingham Community Healthcare NHS Foundation Trust so that its Community Care Collaborative can improve patient outcomes and the care they receive.